Theme 2-Artificial Intelligence and Machine Learning Interested in both applications and fundamental methodologies within this

Theme 2-Artificial Intelligence and Machine Learning Interested in both applications and fundamental methodologies within this.